GReaTest: Growing Readable Software Tests

Testing is a crucial part of any software development process. Testing is also very expensive: Common estimations list the effort of software testing at 50% of the average budget. Recent studies suggest that 77% of the time that software developers spend with testing is used for reading tests. Tests are read when they are generated, when they are updated, fixed, or refactored, when they serve as API usage examples and specification, or during debugging. Reading and understanding tests can be challenging, and evidence suggests that, despite the popularity of unit testing frameworks and test-driven development, the majority of software developers do not practice testing actively. Automatically generated tests tend to be particularly unreadable, severely inhibiting the widespread use of automated test generation in practice. The effects of insufficient testing can be dramatic, with large economic damage, and the potential to harm people relying on software in safety critical applications.

Our proposed solution to address this problem is to improve the effectiveness and efficiency of testing by improving the readability of tests. We will investigate which syntactic and semantic aspects make tests readable, such that we can make readability measurable by modelling it. This, in turn, will allow us to provide techniques that guide manual or automatic improvement of the readability of software tests. This is made possible by a unique combination of machine learning, crowd sourcing, and search-based testing techniques. The GReaTest project will provide tools to developers that help them to identify readability problems, to automatically improve readability, and to automatically generate readability optimised test suites. The importance of readability and the usefulness of readability improvement will be evaluated with a range of empirical studies in conjunction with our industrial collaborators Microsoft, Google, and Barclays, investigating the relation of test readability to fault finding effectiveness, developer productivity, and software quality.

Automated analysis and optimisation of test readability is novel, and traditional analyses only focused on easily measurable program aspects, such as code coverage. Improving readability of software tests has a direct impact on industry, where testing is a major economic and technical factor: More readable tests will reduce the costs of testing and increase effectiveness, thus improving software quality. Readability optimisation will be a key enabler for automated test generation in practice. Once readability of software tests is understood, this opens the doors to a new research direction on analysis and improvement of other software artefacts based on human understanding and performance.

Potential impact
The main beneficiaries of the project outcomes will be all stakeholders involved in IT projects:

-- Software developers and testers: Improved test readability will lead to higher programmer and tester productivity, as the time necessary to understand and perform maintenance actions with tests will be reduced. Furthermore, readability optimisation will help to overcome one of the main show-stoppers preventing wide-spread application of automated test generation techniques. Thus, the possibility to automatically generate readable tests will support software engineers in achieving sufficient degrees of testing, and will allow them to maintain more tests.

-- Organisations that develop IT systems: Software testing is one of the major cost factors in software engineering, commonly estimated at around 50% of the average budget. However, missing a software bug can have an even higher economic impact, as regularly demonstrated by bugs resulting in product recalls (e.g. Toyota), system downtimes (e.g. NatWest), or even accidents (e.g. Therac 25, Ariane 5). Improving test readability will reduce the costs of testing, while at the same time improving its efficiency and increasing software quality. This will allow IT companies to deliver more value to their clients at lower costs.

-- Clients, users, and other stakeholders of IT projects will benefit from the improved software quality resulting from more efficient testing. This is particularly important as our society increasingly depends on a working information infrastructure for more and more aspects of civic, commercial, and social life, while software at the same time becomes ever more complex.